Metricity

Metricity will deliver an evidence-based collaboration platform for cities that will use data to enable cities to easily understand how they use energy, reduce their costs and better direct energy efficiency interventions and policies.
This energy challenge (Challenge area 1) project is a collaboration between More Associates (leading the project, who created and operate the CarbonCulture sustainability engagement platform), UCL Centre for Energy Epidemiology, Bartlett School of Graduate Studies and EDF Energy. Cardiff City Council and the Greater London Authority (GLA) will be assisting the project as stakeholders, and have a keen interest in making use of the outcomes.
The technical platform – built on top of the existing CarbonCulture platform – will enable the simple yet secure exchange of data (at varying scales, intervals and granularity) between cities, their suppliers and their citizens to enable urban-scale energy saving and create new value for UK business. By providing a core set of data and services, it will reduce the cost of energy saving actions and of measurement and evaluation of these actions, while catalysing new enterprises to develop, implement and accelerate the uptake of such actions for cities.
In this feasibility stage this project will deliver a handful of representative modular research tools to be applied in two cities - London and Cardiff. These tools will be developments of leading-edge research tools developed at the Bartlett School of Graduate Studies and the UCL Centre for Energy Epidemiology. The demonstration will enable our two pilot cities to evaluate future energy demand scenarios, and the platform interfaces will allow stakeholders to see city-wide demand on a zonal and individual building basis (initially from a small but representative sample of individual residential and commercial buildings).
When the outcomes are fully developed, Metricity will offer cities a way to reduce the costs across a large number of contracts. For research institutions and energy saving businesses, it will offer a way to avoid the burden of low-value, repetitive work like data cleaning and system integration, enabling collaborations between suppliers, reducing transaction costs and allowing each of them to focus on their key value proposition.
Metricity has been conceived to remove a number of barriers that currently impede market interventions and research activity around energy saving in cities. These barriers impair collaboration and information sharing, and produce an unnecessary duplication of costs between market actors and sectors.
This is an exciting and valuable opportunity to demonstrate the feasibility of a system that could address some critical market failures and substantially accelerate energy saving innovation across multiple cities in the UK and around the world.